The Application of RichCast for Education and Serious Games

Panivox has developed an early version of RichCast, a platform and App. for playing, creating, sharing and publishing voice-first interactive titles primarily for entertainment, primarily on mobile devices. Its development has led to a breakthrough in creating probably the world's easiest, fastest and cheapest programming system called the Binary Node Flowchart System (BNFS) (Design Protection and Patent being applied for). This has far-reaching implications and could be a game-changer for many industries.

This grant will support Panivox, in collaboration with Staffordshire University, to research and develop features and content to showcase RichCast's use in Education and Serious Games. Serious Games is the term given to interactive Rich-Media content used for non-entertainment purposes. We anticipate this will lead to wide scale adoption globally with many companies and individuals creating RichCast content for thousands of applications, in the same way people have adopted creating Podcasts and YouTube content. This will lead to massive success for Panivox, which will act as the publisher of all content.

Panivox has a proven track record in business and software development and has made great strides in the right direction already and with the support of this grant, it hopes to demonstrate the benefits of RichCast in education and show great serious applications in business and everyday life.